Knowledge repository for surgery preparations

Stenting is a popular treatment for common cardiovascular diseases, such as aneurysms or stenosis, performed in hospitals on a daily basis. Stents are small metallic tubes surgically placed inside diseased blood vessels to provide vascular support or relieve obstructions. Although, stenting is becoming more and more popular due to its minimally-invasive nature, there are a number of challenges associated with successful stent delivery. For a successful surgery, choosing the correct device is critical. Considering the significant anatomical variations between patients and differences in device mechanics, it is currently extremely difficult to predict the final configuration of a stent after deployment. This results in high mortality and morbidity, dangerous complications, increased cost, and the need for secondary surgeries.

In the proposed project we will be investigating the desirability and usefulness to clinicians of a novel knowledge repository which they can consult in preparation of surgeries. Working together with designers, we will be using the human-centred Idea's Design Kit methodology.

During the immersion phase in hospital environment, we will be conducting in-depth research with end users -- neurosurgeons/interventional neuroradiologists -- to determine their needs and design a proposed solution. Thereafter, the initial prototype sketches will be user-tested in the series of interviews and the received feedback used to iteratively improve the proposed solution to ensure it is fully aligned with clinical needs and to facilitate future adoption.

This functionality would provide unprecedented all-encompassing support for surgical preparation, improving patient outcomes and providing peace of mind to clinicians.